Developing participation in social design: prototyping projects, programmes and policies

The 'Social Design Futures: HEIs and the AHRC' report (Armstrong et al 2014) demonstrated that in order to take social design research forward in meaningful and sustainable ways, programmes needed to be undertaken that expanded and developed its constituencies. It also pointed out that new forms of collaboration and communication of research across disciplinary boundaries, but also beyond HEIs, needed to be modelled. This proposal presents a follow-up phase in order to maintain and develop the momentum built through the Mapping Social Design project.

Potential impact
The project explores the challenges that lie ahead in operationalising the recommendations that are set out in the Social Design Futures report while expanding and consolidating its networks. It provides a bridge between the issues it raises and future HEI and non-HEI engagement. Its timing is important in that its outcomes come shortly before the AHRC's proposed pilot work-package for D3.

The research will engage with a growing UK and international community of practice in design and other disciplines in the arts and humanities, social sciences and STEM subjects.